Hardware Acceleration Hardware for Highly Integrated Signal Processing

The processing of multiple streams of data in an efficient manner is a problem which computer architects are constantly wrestling with across a number of application domains. Different applications require subtle differences in approach which cannot be accommodated using generic processing dataflow models. Adaptive Array System’s solution is a novel hardware acceleration architecture that enhances the capability of current processor models and enables the implementation of any algorithm or system.